Navimed 3

The Navimed 3 study follows, and expands upon, the Navimed 1 study. The aim of both studies being to clearly establish, via clinical and other trials, the potential benefits of delivering interactive digital media to patients in hospitals. Working in an NHS context, with UCLH, the team aims to demonstrate and confirm the potential for patient interaction with structured and unstructured digital content to deliver efficiency benefits by assisting the reduction in patient length of stay. This will bring financial and managerial benefits to hospital trusts as well as increasing patient satisfaction via accelerated recovery and a more personalised delivery of care. The delivery platform and technology will open up new opportunities for augmenting patient - care staff interactions and a potential for increasing quality and efficiency of ward services and patient interactions.
The underlying technology will have applications in other areas of consumer engagement with important personally relevant/significant information services - where quality and trust are important issues.